Super insulating aerogel lime composites for heritage buildings

Improvements in energy efficiency of existing buildings is a necessary part of building back better from the Covid-19 pandemic, as highlighted by the £2bn Green Homes Grant. Thermulon Ltd. brings a novel insulation material that can directly meet the need to improve the building fabric of existing stock. Our vision for this project is to design and start producing a highly-insulating aerogel-based plaster which can contribute to retrofit the 7.7m hard-to-treat homes with solid walls. This plaster, formulated by Thermulon in conjunction with experts in the field, will have highly-insulating properties thanks to our proprietary aerogels - the most insulating material known to man. In Phase 1 of this SBRI competition, Thermulon will confirm the feasibility of incorporating our aerogels into plaster, determine optimal material characteristics and test the aerogel-based plaster.